Developing the Skill-Set to Drive Effective Academic-Policy Engagement with Social Work Policymakers and Practitioners

1. Impact project. I will collaborate with North Yorkshire Council practitioners and policymakers to develop policy and principles on complexity, informed by factors my research suggests are associated with the quality of complex decision-making (e.g., information, legal principles, working hypotheses). Alexander Ruck Keene, Barrister, King's Counsel (Honorary) will provide legal expertise on the interaction between professional judgement and the law.

2. New research. I will collaborate with cognitive psychologists from King's College London, University College London and the University of Surrey to investigate how clearly promoting care users' autonomy reflects the characteristics of a protected value (i.e., is non-negotiable) in adult social care and how this shapes practitioners' decision-making. The need for this research arose in my PhD research (Lilly, 2023). I will engage with academic and practitioner audiences to disseminate findings.

3. Knowledge-exchange activities. I plan to hold knowledge-exchange events with National and Regional Principal Social Worker Networks and Surrey County Council. I will disseminate my research findings about the factors (e.g., information, legal principles, working hypotheses) associated with the quality of complex decision-making with a view to influencing practice and policy.

4. Academic-policy engagement training. I will participate in training, masterclasses and conferences on making research count for social work practice and policy change (e.g., Policy Engagement Training Programme, UKRI). I will prepare policy briefings on the impact and knowledge-exchange activities and new research for the Chief Social Worker, Adults, England and Principal Social Workers.

5. Developing research funding proposals. I will participate in training and masterclasses (e.g., UKRI, ESRC, University of Surrey, King's College London) on writing competitive funding proposals informed by practitioner and policymaker priorities. I will develop funding applications for impact-generating activity (e.g., ESRC) and related research (e.g., NIHR, ESRC).

6. Writing academic publications and policy briefings. I will engage in training and mentoring on writing for academic publication (e.g., Writing 4-star Publications, University of Surrey) and policymakers (e.g., Writing for Policy, Universities Policy Engagement Network). I will produce academic papers and policy briefings.

7. Providing doctoral supervision. I will provide academic supervision, under the guidance of the primary supervisor, for the Co-Chair of the National Principal Social Worker Network, who is undertaking a professional doctorate.

My primary mentor will be Dr Adrian Banks, University of Surrey, a psychologist with expertise in researching the cognitive mechanisms underpinning decision-making and applying this knowledge to improve decision-making (e.g., health, military). My secondary mentor will be Dr Tim Rakow, King's College London, a psychologist with expertise in researching decision processes and strategies for multiple-cue decision-making (e.g., health, medicine).